Making Machine Learning Accelerators Easier to Use

Machine learning hardware can do one thing very fast: multiply matrices. However, this does not capture the wide range of problems programmers wish to solve with machine learning frameworks leading to conflict between the programs that need to run fast and the programs that do run fast. This project will apply compiler technology to make it easy to write fast, portable programs for the next generation of machine learning accelerators.